The University of Lancaster and ICT Reverse Asset Management Limited

To deliver a sustainable and cost-effective way to remove precious metals from electrical domestic appliances, using a bioreactor, operating under mild conditions and in a highly safe manner. To deliver a scalable and practical method for translation to industry end-users.